The minimisation of nitrate levels in water

Nitrate is widely used as an artificial fertiliser, however its high solubility and stability means it has become concentrated in many ground-waters and other water sources, particularly in areas of the UK where arable farming or other intensive agriculture dominates. High concentrations of nitrate are associated with various health problems, including "Blue baby" syndrome, whereas even at lower concentrations, the presence of algal blooms (due to excessive nutrient supply into watercourses) poses a frequent problem. To counter these issues, the government has declared large swathes of England as "Nitrate Vulnerable Zones", which place special measures on farmers and growers in these regions and also affect developers (as sewage and other outflows from habitations also causes nitrate build-up). We therefore urgently need ways to reduce nitrate concentrations in water supplies, without necessarily compromising agriculture or other pressures on development. One route to achieve this is to develop cost-effective methods to remove nitrate from water supplies. This is where the lead applicants, Molymem, come in. The company is a recently formed spin-out from the University of Manchester, who have developed a membrane technology, based on the 2D materials which have been a key part of the research achievements at the University of Manchester. Molymem's technology, which is patent protected, is based on "nanoflakes" of a naturally occurring, stable material called Molybdenum disulfide. We have found that these "flakes" can be assembled into membrane structure, which are capable of removing ions (the constituents of salt) from water. The goal of this proposal is to test this approach with respect to the removal of the nitrate ion, which would be a hugely beneficial process for the reasons outlined above. We believe the approach would be cost-effective and we know of no directly competitive technology which is capable of achieving this goal. Nitrate removal otherwise requires adsorption and/or ion-exchange, which generates problems with the solids that cannot easily be regenerated. Another approach is via bacterial decomposition of the nitrate, but this also gives problems, especially with respect to the subsequent use of the water as potable water. Molymem are partnering with established companies/universities with long track records in the water treatment area, who will ensure that the research will be rapidly translated to the market.